Configuration Optimisation of Next Generation Aircraft (CONGA)

This project is a response to the need to develop new multi-disciplinary design and integration processes to support the conceptual design and assessment of future aircraft configurations. Such developments are essential if designers are to be able to deliver robust product concepts for novel wing and aircraft configurations, making use of new technologies. Airbus and Rolls-Royce, together with a number of specialist industrial and academic technology providers, have joined forces within this project to develop a selection of innovative capabilities to meet the future product needs. By bringing together designers and methods developers, it will be possible to demonstrate and evaluate the benefits gained from adoption of these enhanced capabilities for a range of potential aircraft architectures, making deployment more effective and paving the way for even further capability enhancement in the future. The project will begin in late 2012.